Affective State - V-WIN (Virtual Window)

We intend to develop an effective, easy to use system designed to make the elderly feel less
isolated when living independently. The ‘Virtual Window’ (V-Win) enables families to
maintain close contact with elderly relatives even when separated by large distances.
The UK is currently going through a demographic change; in the next 8 years the population
over the age of 70 will expand from 2.4 to over 3.2 million. We also live in a highly mobile
age, where individuals travel for work and settle out of their childhood communities. Some
parents choose to follow their children, but others wish to remain with friends in familiar
surroundings. The challenge exists to support those individuals who wish to live
independently in their own homes. In the past local relatives and neighbours kept a close eye
on elderly family members, also providing regular social interaction. A phone call can help
but cannot replace ‘popping your head round the door’. This is compounded as local
communities become less cohesive, more insular, and less caring.
V-Win is designed to enable individuals to maintain a regular social interaction with elderly
relatives. This simple to use house-to-house video-chat system will enable families to 'pop-in'
on relatives to ensure all is OK. Chatting using V-Win will provide more social cues than
using the telephone alone, it will be orders of magnitude cheaper than video-conferencing, and
will have usability at the heart of its design. This dedicated system will always be on, but
privacy can be maintained by 'closing curtains' over V-Win. This will not prevent the use of
the system during emergencies.
In this 9 month project we will analyse the commercial viability of V-Win. This will include a
market and competition analysis. We will assess market entry costs and timescales, and the
business and the financing models. We will also investigate our intellectual property in this
area.